Secure and Private Zero Knowledge Data Collaboration Spaces

This project aims to provide secure and confidential zero-knowledge data collaboration spaces as a service.

Homomorphic Encryption (HE) enables processing on encrypted data without decrypting it, even without knowing the decryption key. This enables data owners to provide access to private or confidential data without disclosing the content of the data thereby removing existing barriers to potential collaborations. This project would provide secure collaboration spaces as a service which would remove many of these technical barriers to collaboration projects by, enabling a wide range of participants to focus on the data science.

The ability to compute directly on encrypted data enables sharing of confidential data, while remaining compliant to confidentiality requirements, such as GDPR. Examples include use of customer data to derive marketing strategies; to use clinical data as part of public or academic genomic analysis projects; or to share confidential experimental data with partner companies, for example to reduce the need for in-vivo testing by pharmaceutical companies; banks could share real-world customer transaction data to enable training of accurate fraud detection models. Therefore, it allows for collaboration in public and less trusted environments, without leaking any of the data or any of the results of the computation; everything remains encrypted so that only the owner of the data or results can see it. This is a relatively new development, there are very few alternate commercial options providing this capability.

This would also enable and support growth of IT/Software or service providers who are dependent on real data to develop their products. For example, it would enable software providers to work on machine learning (ML)-based projects to detect health conditions more efficiently, but who need access to real-world clinical trial or genomic data that is currently not accessible, due to privacy and security concerns.